Precision Measurements of Beauty hadron decays to open Charm mesons at the LHCb experiment

(to be completed) The aim of this project is to search for physics beyond the SM through measurements of Charge-Parity (CP) asymmetries and properties of the decays of beauty mesons to charmed mesons with the LHCb experiment.